University of York & RPPTv Limited

To develop a cloud based service that will enable users to convert material from digital audio archives into real time controllable audio files that can be used in cross platform media production.